NEW-ID (North East Wales Industrial Decarbonisation)

The Net Zero Industry Wales members are committed to transition towards producing more sustainable goods & services in Wales, at a pace needed to meet the legally binding targets. The proposed cluster project will build on Wales's Industrial Heritage and enables to kick-start the Green Industrial Revolution within the North East Wales cluster, to create a trusted, sustainable, prosperous & resilient industry that the citizens of Wales can continue to be proud off.

The proposed project builds on the momentum gained within the Deeside Decarbonisation Forum and the Net Zero Wales initiative, to further increase collaboration between organisations, strengthen decarbonisation planning skills (in close cooperation with the gas and electricity networks from the outset) and enable development of organisational structures for place-based decarbonisation, within the two clean growth hubs.

The goal set by the North East Wales Industrial Decarbonisation (NEW-ID) Plan is to substantially decarbonise Industry in the geographic region by 2030 and full decarbonise it by 2050\. We have a significant industrial base of signed- up partners that requires support, through the formation of the formal cluster, to decarbonise its activities, through a range of decarbonisation measures. The identification of these measures will shape the overall industrial decarbonisation pathway for the cluster, which is the main output of the project and aim to align itself with the Local Energy Action Plans of Flintshire and Wrexham councils.

The Deeside "Clean Growth Hub" is located in Flintshire and builds on Deeside Decarbonisation Forum (DDF). The DDF has created an active collaboration of over 40 businesses in the local area that work together to progress towards a decarbonised future for themselves and in support of the wider region.

The Wrexham "Clean Growth Hub" encompasses the Wrexham Industrial estate, which is one of the largest industrial estates in Europe, on which a wide range of manufacturing sites are located that operate in a wide range of sectors. A couple of companies on this estate have initiated projects in close collaboration with companies within the The Net-Zero-North-West cluster and the aim through this project is to expand the collaboration in the local area, through this project.

The proposed project in the Wrexham and Deeside Clean Growth hubs, will inform the further development of the existing electricity infrastructure operated by SP-Manweb and proposed hydrogen infrastructure, which under development by Wales & West Utilities (WWU), who operate the local gas distribution network.